Improving the thermal conductivity for dielectric materials used in High-Voltage Cables

The advancement of the UK's electrical power systems requires high-performance materials for high-voltage cables, with a strong focus on sustainability. This research project aims to improve the thermal conductivity of polypropylene-based dielectric materials used in high-voltage cables, highlighting the material's recyclability and environmental benefits.

Polypropylene (PP) is a preferred choice in dielectric applications due to its excellent insulating properties, mechanical strength, and recyclability. However, its low thermal conductivity can lead to inefficient heat dissipation, posing risks to the reliability and efficiency of power transmission. Addressing this issue is crucial for enhancing the performance and durability of high-voltage cables in the UK.

This project will investigate advanced composite formulations by incorporating thermally conductive fillers, such as boron nitride or graphene, into the polypropylene matrix. These enhancements are expected to significantly improve thermal conductivity while maintaining the dielectric properties and recyclability of polypropylene. Cutting-edge manufacturing techniques and thorough material characterization will be employed to optimize these composites for practical applications.

The impact of this research on the UK is substantial. Enhanced thermal management in high-voltage cables will lead to more efficient power transmission, reducing energy losses and operational costs. This improvement supports the UK's commitment to building a more resilient and sustainable electrical infrastructure, essential for meeting increasing energy demands and achieving climate goals. Additionally, the use of recyclable polypropylene aligns with the UK's environmental policies and circular economy initiatives, promoting sustainable practices within the power industry.

In conclusion, by addressing the thermal conductivity challenges of polypropylene dielectric materials, this project aims to drive significant advancements in high-voltage cable technology. The focus on recyclable materials not only enhances technological performance but also supports the UK's environmental sustainability goals, making a meaningful impact on the nation's electrical power industry.